University of Strathclyde and BiP Solutions Limited

To embed economic and community benefit modelling and supply chain visualisation expertise and develop a web-based tool for assessing the economic impact and community benefit of projects utilising the product and service offering.